Home, migration and belonging on a suburban estate

This intergenerational research project will examine the layered histories and experiences of home, migration and belonging through an in-depth study of the Harold Hill estate in Havering. In collaboration between QMUL and Eastside Community Heritage - and also affiliated to The Geffrye Museum of the Home via the Centre for Studies of Home - the research will explore (i) the histories of migration from inner-city London to Harold Hill from the late 1950s; (ii) new migration patterns to Harold Hill over the last 20 years; and (iii) the impact of these overlapping migratory patterns on home and belonging on the housing estate and within the wider suburban landscape.